NW Total 2

NW Total Engineered Solutions Ltd. are happy to announce that we have successfully gained Government funding through the Innovate UK Voucher to support our need to improve our Cyber Security, safeguard our intellectual property rights and help protect our clients information.